SPOTaFAKE

Counterfeiting
is estimated to be a 600 billion dollar annul problem. AIDC global has
developed a solution that has a potential to transform this problem. It is a natural feature
system using smart mobile phone technology, which will enable consumers to authenticate
products they buy at purchase? With this solution consumers will be able to check the
authenticity of the product using a mobile app. installed on their mobiles. It is a
revolutionary solution